Maintenace of peripheral tolerance

Technical abstract
Exploring the mechanisms involved in the maintenance of self tolerance and why this fails in autoimmunity is my central research area. During my PhD I explored the role of peripheral tolerogenic mechanisms during the breakdown of self tolerance. In particular, I investigated whether a decline in the function of regulatory T cells (T regs) was involved in the development of autoimmunity. The data I published in this area was some of the most convincing to date that neither a quantitative nor qualitative decline in T reg function precedes the onset of autoimmune disease highlighting that other mechanisms are likely to be involved in the breakdown of self tolerance. I also published work which indicated that loss of invariant chain function, which is protective in the widely used model of diabetes, the non-obese diabetic (NOD) mouse, is not simply due to altered peripheral presentation of antigen but is associated with an altered balance in T effector cells and T regs. I also explored the role of T regs in the TCR transgenic BDC2.5NOD mouse. I am now extremely keen to further develop these observations as well as establishing new studies which will investigate the role of peripheral mechanisms in the maintenance of tolerance as well as investigating the interaction of the innate and adaptive immune system in the development of autoimmunity. I have applied for a BBSRC Project Grant (with Professor Hume) to examine the role of macrophages in the maintenance of self tolerance (application submitted). I have also applied for a Wellcome Trust Postdoctoral Fellowship working with Professor Anderton examining the importance and mechanism of T cell adaptation. In particular, I am interested in examining the flexibility of T cell adaptation, the role of CD5 in adaptive tolerance and how do adapted cells interact with antigen presenting cells.